Package for NIR LFA CMT Sensors

This project will develop innovative large format array packaging technology for near infra-red imaging sensors. This project will support sensor arrays for the next generation of large telescopes and it will be a crucial enabler of the sensor technology that will investigate events early in the evolution of the universe.